Minding the Gap: Developing institutional reform to operationalise social impact assessment of fare-setting in UK public transport

The Resolution Foundation's recent report "Ending
Stagnation" identifies public transport as necessary to
address UK inequality. 8% of the UK is driven into poverty
due to transport costs, and UK public transport networks
are the most expensive in Europe. There are therefore
likely significant social impacts of fares that industry
overlooks.
My aim is to understand how institutional reform could
operationalise methods to assess the social impacts of
fares.
I will use archival methods to understand the evolution of
UK public transport institutions and their impacts on fare
policy in London and Greater Manchester from 1979-2020,
drawing on policy legislation; franchise documents;
minutes from the House of Commons; and contemporary
analysis. I posit that revenue-maximisation is entrenched
in fare setting.
I will assess whether the COVID-19 pandemic was a
'turning point' for public transport institutions, providing
opportunity to improve the design and assessment of fares.
I will consider rail nationalisation during the pandemic; the
Williams Rail Review; and bus franchising in Greater
Manchester.
I will develop a mixed-method social impact assessment
methodology to evaluate the London Zip Card Scheme,
combining econometric analysis with thematic analysis of
surveys and interviews. I will assess the impacts of the
scheme and identify limitations of current assessment
methods, to inform how institutional reform can improve
policy implementation.